Blended Steel

Metal powders with precise compositions and size profiles as low as 16µm are readily available at scale for use in additive manufacturing and metal injection moulding processes. TISICS have developed a novel process for mixing precise ratios of metal powders to produce bespoke combinations, then diffusion bonding the mixture via hot-isostatic pressing to fabricate novel alloys.

Using these techniques we shall attempt to manufacture a functionally graded billet combining a low alloy steel and a super austenitic stainless steel with a smooth composition gradient and mechanical properties not inferior to the parent alloys.

It is critical to reduce or entirely eliminate surface oxides from the powders prior to diffusion bonding, it is also critical to avoid excessive atomic diffusion at the powder interfaces while still achieving full consolidation. Should this approach be successful it has the potential to replace the traditional approach of combining the two alloys through tungsten inert gas welding.